Application of advanced simulation tools for multiphysics evaluation of the SMR cores

Small modular reactors (SMRs) are an attractive alternative to modern large-scale nuclear power plants due to their advantages, such as shorter deployment time, smaller capital costs, and the ability to be sited in remote locations. SMRs vary in power from tens to hundreds of MW and can be used for electricity generation, heating, water desalination and other industrial tasks. This PhD project is focused on a methodology for the advanced reactor core simulation that combines efficiency and accuracy and can potentially be used by industry. A key point will be identifying the challenges in modelling and simulating the SMRs (boron and boron-free) compared to traditional large-scale reactors. This will enable the discovery of efficient methods to accurately study the sensitivity of operational parameters using advanced multiphysics and multiscale simulation techniques. A combination of advanced modelling and simulation tools will be used, such as the full-core simulator DYN3D, the neutron transport solvers LOTUS and OpenMC, and the subchannel thermal-hydraulics code CTF. The approach of utilising those advanced multiscale and multiphysics tools to create a computationally efficient model with high accuracy has the potential to be an efficient tool in the evaluation of SMRs' safety and performance. This model will be designed to deliver coupled reactor physics at the assembly level for the entire reactor core while achieving a detailed pin-by-pin level simulation exclusively in selected assemblies for Small Modular Reactors (SMRs). In particular, the simplified coupled reactor physics (DYN3D) code will be used to simulate all the nuclear reactor cores at the level of fuel assembly to define an area of interest. Following that, the Improved coupled reactor physics (LOTUS + CTF) code will be used to simulate the designated area of interest in the fuel assembly at the fuel pin level. This approach will allow identification paths for accurate modelling and simulation of the SMR cores without the computationally expensive full-core pin-by-pin simulations, making it attractive for the industrial application of the developed methodology.

Potential impact
In GREEN we envisage there are potentially Impacts in several domains: the nuclear Sector; the wider Clean Growth Agenda; Government Policy & Strategy; and the Wider Public.

The two major outputs from Green will be Human Capital and Knowledge:

Human Capital: The GREEN CDT will deliver a pipeline of approximately 90 highly skilled entrants to the nuclear sector, with a broad understanding of wider sector challenges (formed through the training element of the programme) and deep subject matter expertise (developed through their research project). As evidenced by our letters of support, our CDT graduates are in high demand by the sector. Indeed, our technical and skills development programme has been co-created with key sector employers, to ensure that it delivers graduates who will meet their future requirements, with the creativity, ambition, and relational skills to think critically & independently and grow as subject matter experts. Our graduates are therefore a primary conduit to delivering impact via outcomes of research projects (generally co-created and co-produced with end users); as intelligent and effective agents of change, through employment in the sector; and strong professional networks.

Knowledge: The research outcomes from GREEN will be disseminated by students as open access peer reviewed publications in appropriate quality titles (with a target of 2 per student, 180 in total) and at respected conferences. Data & codes will be managed & archived for open access in accordance with institutional policies, consistent with UKRI guidelines. We will collaborate with our counterpart CDTs in fission and fusion to deliver a national student conference as a focus for dissemination of research, professional networking, and development of wider peer networks.

There are three major areas where GREEN will provide impact: the nuclear sector; clean growth; Policy and Strategy and Outreach.

the nuclear sector: One of our most significant impacts will be to create the next generation of nuclear research leaders. We will achieve this by carefully matching student experience with user needs.

clean growth - The proposed GREEN CDT, as a provider of highly skilled entrants to the profession, is therefore a critical enabler in supporting delivery of both the Clean Growth agenda, Nuclear Industry Strategy, and Nuclear Sector Deal, as evidenced by the employment rate of our graduates (85% into the sector industry) and the attached letters of support.

Policy and Strategy: The GREEN leadership and supervisory team provide input and expert advice across all UK Governments, and also to the key actors in the nuclear industry (see Track Records, Sections 3.3 & 5.1, CfS). Thus, we are well positioned to inculcate an understanding of the rapidly changing nuclear strategy and policy landscape which will shape their future careers.

Outreach to the wider public: Building on our track record of high quality, and acclaimed activities, delivered in NGN, GREEN will deliver an active programme of public engagement which we will coordinate with activities of other nuclear CDTs. Our training programme provides skills based training in public and media communication, enabling our students to act as effective and authoritative communicators and ambassadors. Examples of such activities delivered during NGN include: The Big Bang Fair, Birmingham 2014 - 2017; British Science Week, 2013 - 2017; ScienceX, Manchester; 2016 - 2018; and The Infinity Festival, Cumbria, 2017.